Industrial Research Project to develop implanted electrodes to treat brain tumours

Glioblastoma multiforme (GBM) is the most aggressive form of brain cancer. Even with the best available treatment, patients are only expected to live 14 months post-diagnosis. GBM is very difficult to treat, with the 5-year survival rate at 5%; by comparison, this figure is 89% for breast cancer. GBM patients are in desperate need for more effective treatments, and at QV Bioelectronics our goal is to develop an electrotherapy device to provide pain-free, side-effect free treatment to improve the clinical outcomes for GBM patients.

This Innovate UK funded project aims to conduct industrial research to support the development our medical device. The outputs of this project will be used to lay the foundations of the eventual clinical translation of our technology, bringing benefits to brain tumour patients worldwide.